Invariants of Fano Varieties

Fano varieties are central objects in geometry. They are defined by a positivity condition, which makes them higher dimensional analogues of sphere. They may or may not admit a Kähler-Einstein metric, that is an extremal metric useful in the study of geometric objects. The existence of such metric is detected by the sign of certain invariants attached to the given Fano variety. This project involves various computations, and conceptual studies, related to these invariants of Fano varieties.